Hydropatterning: a novel root adaptive response

Understanding the regulation of root branching is of vital agronomic importance as it determines the efficiency of water uptake and nutrient acquisition. By using microCT imaging, we recently observed that the distribution of water in soil profoundly influences root branching. Plants achieve this via a novel mechanism termed 'hydropatterning' by our US collaborator Jose Dinneny (Bao et al, PNAS, 2014), where lateral roots (LR) form on the side of the main root in contact with water, but rarely on the dry side. LR hydropatterning occurs in both dicot and monocot roots and therefore appears to be a highly conserved adaptive trait. Mutant studies in Arabidopsis revealed that LR hydropatterning is dependent on the auxin response (transcription) factor ARF7. This project investigates whether LR hydropatterning is dependent on ARF7 (and its target genes) and whether this is a highly conserved mechanism in land plants using genetic and microCT imaging approaches, respectively.